Queen Mary University of London and Paragraf Limited

To develop the next generation graphene-OLED display product for smart screens. To investigate the post-processing of graphene, the effect on key graphene properties and the exploitation of post-deposition processing to integrate graphene electrodes into smart displays.